Biomarkers of senescence in the Seychelles warbler (RICHARDSON_U17DTP)

That individuals differ greatly in when, and how quickly, they senesce is clear - why they differ is not. Understanding what causes variation in senescence and, therefore, how this can be mitigated is of medical, veterinary and societal importance. Unfortunately, in most vertebrate animals measuring within-individual senescence, and what factors experienced over a lifetime impact it, is extremely difficult.
The student will use the Seychelles warbler system to test the efficiency of a range of traits that have been suggested to reflect an individual's intrinsic condition and measure, or predict, within-individual senescence. The ability of these 'biomarkers' to determine which environmental factors have most impact on patterns of senescence will then be tested. Previous work in this species has shown that senescence occurs, and that telomere dynamics do, to some extent, reflect biological ageing. However various other potential biomarkers have yet to be tested.